Calogero-Moser correspondence: at the crossroads of representation theory, geometry and integrable systems

When we want to organise things, we tend to make lists. This is also true for mathematicians, although in mathematics the lists are usually infinite. When dealing with an infinite list or family of objects, you first need to come up with a way to label them: for example, do you label the objects by natural numbers 1,2,3,...(indices) or by real numbers (parameters)? Labelling by real numbers (or by k-tuples of real numbers) means that you parameterise the objects in the family by points on the real line or in k-dimensional space. Obviously, as with any list, you need to make sure that you haven't missed anything or didn't count something twice. For that reason, quite often the space of parameters is more complicated than just a real line or space, and it is not always easy to get it right.

For example, look at all circles of radius 1 in the plane. Each circle is uniquely described by giving its centre, i.e. the whole family is parameterised by points of the plane. If instead we look at the family of all lines in the plane, then a parameterisation is less obvious; in this case, the space of parameters has a shape of the Mobius band. In both cases the parameterisation on a small scale looks similar, but globally there is a significant difference: the plane surface has two sides while the Mobius band has only one.

It is usually difficult to parameterise an infinite family of objects in an orderly fashion by the points of some nice, smooth space, so whenever that happens it makes mathematicians very happy. This project will look into particular instances of a recently emerged pattern when the objects which look completely unrelated at first, turn out to admit nice parameterisation by the same space. For instance, solutions of some complicated nonlinear differential equations governing water waves turn out to correspond to solutions of some algebraic equations, which in their turn correspond to the motion of certain interacting particles. Uncovering deep underlying reasons and mechanisms for such correspondences is very important, because we can then hope to use them in other situations in order to solve otherwise inaccessible problems. And that's exactly what the proposed project will try to achieve.

Potential impact
Fundamental research in mathematics has a lasting effect on other natural sciences. It also underpins a wide range of activities that benefit society, including engineering, economics and computer science.
The proposed research due to its highly inter-disciplinary nature is expected to have a wide resonance in the UK and internationally. The UK is one of the world leaders in the integrable systems research. We propose to bring in more recent algebraic methods and techniques which will considerably modernize this area, strengthening the UK's leadership. The UK is also a world leader in the area of Cherednik algebras and related representation theory and combinatorics. Our research will connect this area to the study of moduli spaces of solutions to various nonlinear integrable equations. This will lead to new questions and insights in the area of Cherednik algebras, bridging together two areas of the UK's strength. The proposed work is expected to clarify the connection between Gaudin model and differential operators with special monodromy properties, which is closely related to the geometric Langlands program, a very important topic in modern mathematics. An active research in that area is currently being undertaken in the US, Russia and France. There is a growing interest and involvement in that area in the UK, so our ambition is to make the UK more visible in that rapidly growing area. This will have a beneficial impact on the landscape of mathematics in the UK. Exchange visits supported by the project will enhance existing and promote new international collaboration in mathematics. The proposal asks for funds to support for a two-day workshop at the University of Leeds. This workshop will bring together leading experts in different areas, aiming at exchange of ideas and exploring opportunities for international collaboration.

A distinctive benefit to the University of Leeds is due to the fact that the proposed programme bridges together the research areas of Algebra and Integrable Systems within the School, thus facilitating a fruitful interaction and exchange of ideas. The project will expose RA to not just one but quite a few active areas of research, providing an excellent opportunity for training and professional development and making the RA a valuable member of the academic community. The project managing aspect will also be crucial for the PI's career development.

The proposed project will have a broad educational impact in the UK mathematical community. The framework and methods developed in our project will form a core material for a new graduate course on integrable systems and representation theory. The proposed research will also open up many directions for future study, thus creating a large pool of problems for postgraduate training and research.